Biocatalytic nitro-reductions in scalable continuous flow reactors: paracetamol case study

**HydRegen vision:** The HydRegen technologies offer the potential for cleaner, safer, faster and cheaper chemical manufacture.

Deep understanding of biology and chemistry allow the HydRegen team to select the best components from biology and use them to develop robust biotechnologies that solve real problems in the chemicals sectors.

We expect our technologies to play a part in the UK chemicals sector meeting ambitious Net Zero emissions targets (by 2050) and increasing adoption of enabling technologies such as Industrial Biocatalysis and continuous flow process.

Currently we are addressing challenges in the manufacture of pharmaceuticals and speciality chemicals (e.g. flavours and fragrances) and exploring the potential of our technologies for larger-scale, lower-value chemical production.

**AMT:** The patented active mixing technology opens up continuous manufacturing for a wide range of processes, mitigating challenges associated with the presence of solid particles, such as in heterogenous catalytic hydrogenation reactions. The range of Coflore continuous flow reactors offer a scalable manufacturing solution from grams to kilotonnes production per annum, de-risking tech transfer from R&D to pilot to commercial scale.

According to a 2021 report by PwC, continuous manufacturing can increase energy efficiency up to 50% and reduce waste by 33% compared to existing batch methods of production.

Global pressures such as the energy crisis and covid, have led EU and USA based companies to look to "re-shore" production away from India and China to strengthen supply chains.

Project outcomes:

* Showcase de-risked, bio-manufacturing route for two generic active pharmaceutical ingredients and package for licensing to UK and global chemical producers.
* Improved competitivity and commercial-reputation in delivering bio-manufacturing capabilities providing a disruptive sustainable bio-manufacturing strategy by 2050\.
* Evaluation of bio-based route to 'nitration' chemistry and consequently bio-cascades for nitration-reduction in specialty chemical manufacturing.